Determining the Potential of Hydrogen Towns (SENSS Studentship)

The research to be undertaken by the student for this studentship will substantially contribute to knowledge in the field of energy transitions focussing on the concept of multi-user hydrogen towns. It includes a three-month secondment with our project partner, Cadent Gas. The project supports Cadent Gas in understanding social acceptability as it looks to develop and upgrade its network operations and systems to a new fuel. It will give insights for policymakers on hydrogen transitions linking new technological developments with multiple user acceptability, beyond domestic use. The aim is also to advance the student's own progress as a thoughtful and independent researcher in an exciting and developing field as well as continue to grow the developing hydrogen research work within CESS.